UPLIFT - Utilising Processing to expLore Insurance Fairness using Telematics

"The **UPLIFT** project will build from an already globally strong capability in telematics to strengthen UK's position in the motor insurance sector in a competitive global environment. The goal of the project is to grow new fine grained understand of risk directly from driving telemetry, thus minimising the usage of traditional insurance proxies, which are less easy to justify and potentially unfair to end users.

The project focuses technical investigation upon three cross-cutting key use case areas, targeting growth of capability in:

1. Fairer Risk Estimation (to enable improved and fairer pricing)
2. Fairer Fraud Estimation (to add new aspects into support of fairer processing)
3. Enhanced Driver Feedback (to lower risk and improve care of the policyholder which can strengthen policyholder relationships)

The project goals are to enhance predictive capability and enable fairer, personalised and easier to understand insurance products.

**UPLIFT** research is undertaken by an interdisciplinary group of experts from different backgrounds such as data science, driving behaviour psychology, insurance risk estimation to ensure that solution targets:

1. Bias identification and reduction
2. Increasing transparency and feedback with policyholders
3. Improved protection of privacy for policyholders
4. Strong ethical data handling

Overall **UPLIFT** seeks to empower improved and fairer insurance products making mobility smarter and safer for all."